Network Meta-Analysis of Diagnostic Test Accuracy

For many diseases, multiple diagnostic tests are available, and diagnostic test accuracy (DTA) studies are conducted to evaluate the performance of one or more of these tests. These studies often produce differing results, making it challenging to determine which test is the most accurate. Network meta-analysis (NMA) is a statistical tool that synthesizes data from multiple studies to produce pooled estimates of diagnostic accuracy, even when the studies included in the analysis evaluate different combinations of tests. This approach provides more comprehensive and reliable estimates of accuracy for each test included in the analysis than individual studies alone.

However, many DTA studies use partial or differential verification designs, which can introduce bias into the estimates of test accuracy. This raises the question of whether such studies should be included in NMA. This project explores the potential for bias in these designs and investigates the application of a Bayesian adjustment method that relies on latent class modelling to adjust for this bias.

If successful, this adjustment could enable the inclusion of previously excluded studies in systematic reviews of diagnostic test accuracy. This has the potential to enhance the reliability and validity of NMA, leading to more robust and unbiased estimates of test performance.